A Digital Platform to Enable Retail Equality and Equity for People with Disabilities

The project will produce a first-of-a-kind innovative commercial platform designed to help disabled people with their everyday purchases, whilst supporting retailers in knowledgeably, sensitively and directly accessing this community to create additional revenue streams during the immediate and future impact of Covid-19\.